Mixed Media AI-enhanced Real-time Animation Workflow R&D

3 MINUTES WEST will work with the pioneering Pathway XR Studio to research and develop an innovative, mixed media, AI-enhanced, real-time animation workflow. We will test the creation of a real-time animated character, based on the movements of a human dancer, in a virtual location.

This project utilises the latest motion capture, AI processing, virtual production and real-time, in-camera animation technologies. Whereas these cutting-edge technologies are often used to create photoreal, games-style characters and locations that look and feel computer-generated, we will take an artistic approach, adding VFX to create an original, hand-processed, cinematic look.

We believe this workflow will open up new possibilities for the creation of ambitious, mixed media / mixed reality content; focusing on real-time creation and a reduction of work needed in compositing and post-production. Our approach pushes the boundaries between mixed media technology, animation, art and performing arts. This is a natural progression from our first feature film, COPPELIA, an original combination of live action, CG animation, music and dance.

This project will lead to opportunities for growth for our company, and our sector. In addition we aim to contribute to the development of more energy-efficient, environmentally sustainable production methods.